SQR Systems Encryption Technology for Cyber Security

SQR Systems develops innovative encryption and compression software technology to provide the best possible quality private communication over wireless networks. Our technology protects users from cyber attacks on their data, regardless of the users’ location, their network coverage or the device they are using. Recognising the importance of cyber security, we believe it is necessary for an independent consultant to undertake a cyber audit on our business so we can better manage our own cyber risk.